Metabolic regulation of Interleukin-2 production by T cells in Type 1 Diabetes

Type 1 diabetes is a chronic disease in which the body's immune system mistakenly attacks the insulin producing cells in the pancreas. A key reason in causing type 1 diabetes is the loss of immune tolerance, this is partly due to problems with a special type of immune cell, called regulatory T cells (Tregs). Tregs usually function to prevent overreaction of the immune system, however in type 1 diabetes, Tregs function abnormally, showing reduced stability and increased inflammation.

Tregs relies on cytokine IL-2 to maintain their function. IL-2 is a small protein acting as a messenger to control immune responses. Treg cannot produce IL-2 themselves, they only obtain IL-2 produced by other types of T cells. People with type 1 diabetes showed lower IL-2 levels and abnormalities in IL-2 signalling. Recent findings in our lab suggest that cell metabolism, specifically a pathway called sphingosine metabolism, may be involved in controlling IL-2 production in T cells. Blocking a component of the pathway, an enzyme called sphingosine kinase, has increased IL-2 levels. This suggests that this pathway might prevent IL-2 production. Since IL-2 is crucial for immune tolerance in type 1 diabetes, better understanding of the connection between cell metabolism and IL-2 might help find new treatment for type 1 diabetes.

This project will explore the role of sphingosine metabolism in regulating IL-2 production by different T cell types and if sphingosine metabolism is abnormal in T cells from people with type 1 diabetes. In addition, this project will study IL-2 signalling in Treg cells from healthy individuals and patients with type 1 diabetes, and how this contribute to the loss of immune tolerance.